Refugee education in England: a qualitative study of the educational experience of Syrian refugee children resettled in English schools

The aim of this research is to provide new and more nuanced knowledge to support the integration of Syrian pupils in UK schools and ensure the best possible chances for the young refugees. To that end the overarching question underpinning the study is:
What are the educational experiences of Syrian refugee pupils in English schools?

There are three sub-questions:
i. What are the challenges and opportunities for Syrian refugee pupils in English schools?
ii. How have pre-resettlement educational experiences affected these pupils' English schooling experience?
iii. What are the challenges and opportunities for English schools accommodating Syrian refugee children?

This will involve qualitative work with refugee pupils themselves, their family members, peers, teachers and school leaders.